Artificial Intelligence assisted mapping of prostate cancer progression in patient biopsies with novel tissue labelling biomarkers - beyond Gleason Sc

Two principal research questions

1. Translational: Can an AI framework that incorporates histological imaging data from prostate cancer patient biopsies stained with conventional and novel tissue labelling biomarkers be used to streamline diagnosis?
2. Fundamental: Can a multi-data AI framework provide us with a better understanding of the tumour microenvironment and molecular functionality of prostate cancer across different stages?

This project sits in the Interdisciplinary Precision Oncology Cardiff Hub (IPOCH) with six other PhD projects. IPOCH's aim is to Unify Biomedical Imaging, Pathology and Genomics through Doctoral Training. IPOCH provides cohort training offered from the School of Medicine, Computational Sciences and Engineering. The hub provides research collaboration within the cohort and through the extended IPOCH network.